Towards an understanding of water-solid interfaces through molecular simulation

Water-solid interfaces are ubiquitous but poorly understood at the molecular level. This project aims to use computer simulation techniques to better understand the structure and dynamics of water-solid interfaces at the molecular scale. State of the art computer simulation approaches will be applied and we will make extensive use of high performance computing facilities.